The University of Sheffield And Boningale Limited

To develop a Modular Green Roof System that performs in accordance with the Green Roof Centre's recommendations and is competitive in the market place.